Secrets from the soil and sea; structure, function and biocatalytic production of bacterial ceramides

We will investigate the functional role of microbial ceramides in bacteria from natural environments (sea, soil). We will use the isolated enzymes as biocatalysts to prepare the high value ceramides.